Verifiable and safe multi-agent reinforcement learning

The research proposed here aims to enhance and further investigate safe reinforcement learning in the multi-agent context. To deliver on the objectives in question, it will require a cohesive
framework that is robust to various forms of multi-agent reinforcement learning as well as being
end-to-end (functioning throughout training and deployment).

safe and trusted AI